Novel dynamic price optimisation and recommendation tool for physical retail stores

MishiPay empowers shoppers to scan and pay for their shopping with their smartphones, rather than wasting time queuing at the checkout. With MishiPay's technology, shoppers can now use their own phone to scan the barcode on items and pay for them using a wide variety of payment methods, then simply leave the store. No queueing; just Scan, Pay and Go.

This project will develop Price optimisation technology to allow bricks-and-mortar businesses to quickly adjust prices based on realtime customer and market data to maximise sales. Our disruptive proposal is achievable because it leverages Mishipay's real-time data sources via our Scan & Go, mPOS and other proprietary interfaces that we currently deploy. As part of the project, in-store trails with early adopters will evaluate the technology.